Improving Cancer diagnosis across the primary and secondary care patient pathway

The main objective of this project is a comprehensive analysis of healthcare datasets to support the current healthcare system in making early diagnosis of cancer. The student will work with linked primary care and secondary care data to extract common signs and/or symptoms of cancer patients and patterns of cancer patient flow as they make contact with the healthcare system over time.
Early diagnosis is known to be the best way to improve cancer survival. However, to date, we have not found robust cancer predictive features. With the assumption that patients' behaviour (i.e. patient pathway, reasons for encounters) prior to the cancer diagnosis is related to the cancer itself, we will aim to develop a data-driven approach that uses multi-level patient data across the primary/secondary care patient pathway to predict cancer risk and diagnosis. Specifically, we will use methods that extract temporal and sequence-based features in order to map existing patient pathway trajectories so as to use these for clustering/segmentation purposes.
Retrospective cohort analysis will be conducted initially to find potential risk factors for encounters and also to establish the baseline patient pathway trajectories. Then, the patient pathway will be refined through mathematical transformation, including network analysis with and without the time stamps. Some of the machine learning methods used will include (i) highly descriptive temporal feature analyses coupled with feature selection; (ii) dynamic time warping kernels; (iii) inference of sequential acquisition based on hypercube inference; (iv) Markov decision models. These will be coupled with sparsification methods in order to create similarity graphs and semi-supervised graph based classification methods (such as GCNs). These methods will also be benchmarked against standard classifiers. With state-of-art machine learning algorithms, we will be able to develop a new system for cancer diagnosis across primary and secondary care applicable to the interoperable electronic patient record. Using the current cancer referral, diagnosis and treatment national guidelines as a baseline, we will be able to predict the clinical and financial effectiveness and impact of this new approach for the NHS.